Learning clinical decision support systems in acute care settings

To tackle this sequential decision-making problem, we developed a reinforcement learning agent, the Artificial Intelligence (AI) Clinician, which extracted implicit knowledge from an amount of patient data that exceeds by many-fold the life-time experience of human clinicians and learned optimal treatment by analysing a myriad of (mostly suboptimal) treatment decisions. We demonstrate that the value of the AI Clinician's selected treatment is on average reliably higher than human clinicians: Our project will draw on our work using Off-Policy Policy Estimation (OPPE) methods (Komorowski et Faisal, 2018, Nature Medicine) to learn within the reinforcement learning framework (Gottessmann et Faisal, 2019, Nature Medicine) both patient dynamics and optimal intervention strategies. To take this system into prospective clinical trials and ultimately to operate in intensive care units, the system needs to convince doctors of its usefulness. This leads to a fundamental problem in Explainable AI, how does a system learn to explain its actions to a human user? We take this as a second nested reinforcement learning problem operating with the AI clinician. Here the policy are modalities of explanations (what variables are shown and how they are presented) and the state is how the interaction is continued by the clinician, and the reward is obtained whether a clinician followed the recommendation or ignored it. We hypothesise that there are two basic reasons why a recommendation by our AI is not followed, either a) the explanation was not convincing enough, in which case we obtained a reward signal to steer the explanation policy of the system and adjust how and which information is presented to the end user, or b. the recommendation was bad in which case we obtained a reward signal for the treatment policy of the system.